CubeSat platform to obtain accurate measurements of sea surface height.

This project is aiming to use CubeSat platform to obtain accurate measurements of sea-surface height (SSH) and other related data with a shorter revisit time than conventional altimetry satellites while decreasing the complexity and associated costs. The CubeSats are intended to use the global navigation satellite system reflectometry (GNSS-R) to collect ocean topography with a measurement accuracy of better than 5cm. The study will be conducted in two phases: mission analysis dedicated to the optimization of the mission configuration, with particular attention on the constellation design aspect, second phase payload and bus design and optimization, were the attention is focused on the payload design, implementation and integration inside a CubeSat bus.